Harper Adams University College And Tuffa UK Limited

To design, optimise and produce a cost-effective, reliable, and efficient micro-scale anaerobic digester for local organic waste processing and energy production at farm food business scale.